The University of Salford and Humn.ai Limited

To develop a dynamic insurance capability, powered by state-of-art-machine learning, to enable the first Autonomous Vehicle insurance solution for the near-future, whilst dramatically improving fleet insurance provision for today's market.